Political disempowerment and economic change in ex-industrial England

Social theorists have long argued that societies become unstable when citizens no longer believe that those who govern do so legitimately. In present-day England, there are some signs that legitimation is faltering, especially in former mining and manufacturing areas. These areas suffer from the legacy of deindustrialisation, which has deprived them of the industries which once anchored social, economic and political life around town. Some scholars have diagnosed a "crisis of legitimation", as citizens in marginalised areas feel increasingly cynical about politics. Some disengage with politics altogether, while others are attracted to political movements with an illiberal or antidemocratic thrust. It remains unclear, however, how or why the experience of deindustrialisation results in this particular view of politics. My research draws on ethnographic methods and interviews with citizens in post-industrial towns to better understand the relation between political legitimacy and economic change and to explore possible solutions.

My work details how the political economy of both my case study areas changed as old industries disappeared and were replaced only partially by low-paid work in care homes, supermarkets and distribution centres. This has eroded the institutions built on top of the old economic order. As a result, current practices of representation have come to be at odds with citizens' expectations. This is fueling mistrust of politicians and suspicion of our existing system of representative politics. Many now understand politics primarily through the frame of corruption, believing that politicians care only about their own financial gain.

In this post-doctoral fellowship I aim to develop my alternative account of legitimacy, publish academic and public-facing writing about it and start the process of turning my research into a book. Many of the 121 people I interviewed shared incredible stories about their lives and their political views, which help to illuminate the socio-political problems confronting the UK today, beyond simplistic tropes about 'left behind' areas. Their stories and my wider analysis will help offer insight into a region and a group of citizens which is too often misunderstood.

In addition, the post-doctoral project will start to push beyond the earlier PhD research, as the economy of both towns has continued to evolve. I will work with project partners to start exploring the role of the growing economy of distribution centres and logistics in my field sites, sometimes built directly on former coal mines and industrial sites. The political and economic dynamics identified in the PhD research are continuing to develop with the increasing dominance of the logistics industry and the newly established presence of corporate behemoths such as Amazon, which is refiguring local identities and politics once more.